AISA (AI Security and Assurance): Ensuring Real-Time Threat Detection and Integrity in AI Systems

AI systems are transforming sectors such as healthcare, finance, and critical infrastructure; however, their increasing prevalence poses significant security risks. For instance, in December 2024, adversarial assaults disrupted NHS diagnostic systems, negatively impacting patient care. Additionally, a major UK bank experienced a loss of £2.3 million due to compromised AI fraud detection. The imperative necessity for robust security solutions to address threats such as data poisoning, adversarial attacks, and model theft, which compromise the reliability, integrity, and trustworthiness of AI systems, is underscored by these incidents.

Our project, **AISA-- AI Security and Assurance**, resolves these obstacles by creating a sophisticated AI model security framework that integrates cutting-edge technology. The solution concentrates on three critical areas:

**Real-Time Threat Detection:** Our technology employs advanced anomaly detection algorithms to identify and neutralise adversarial attacks in real-time, ensuring that AI systems are resilient against evolving threats.

**Data Integrity and Adversarial Testing:** We offer a dynamic testing framework that simulates a diverse array of adversarial scenarios and secure data validation pipelines to prevent data contamination during data training and deployment.

**Intellectual Property Protection:** Our system employs state-of-the-art methods, including model watermarking, encryption, and secure deployment, to prevent the misuse or misappropriation of AI models.

Apart from achieving \>99% threat detection accuracy with <1% false positives and a 75% decrease in data poisoning events, our approach keeps model performance within 5% of baseline metrics.

Implementing this invention in high-impact sectors, including finance, healthcare, autonomous vehicles, and smart cities, will guarantee the safe and ethical application of AI technologies. The initiative is consistent with ethical AI principles, such as accountability, transparency, and adherence to regulations, including the EU AI Act and the GDPR.

The initiative strengthens the digital technology security and protects critical national infrastructure, thereby bolstering the UK's National Cyber Strategy 2022\. This is achieved by addressing these challenges. It ensures that the solution is adaptable to a wide range of real-world applications and is scalable by promoting collaboration among academics, industry, and policymakers. SMEs and large enterprises are both compatible with the cloud-based architecture, which guarantees scalability.

This initiative aims to establish a new standard for AI security, with the assistance of Aston University's Technology Transfer Office and a team of renowned experts in AI and cybersecurity. It has the potential to revolutionise the global security and deployment of AI systems by enhancing trust, safeguarding sensitive systems, and reducing the risks associated with AI vulnerabilities.